The University of Sheffield And Laminar Medica Limited

To develop a range of phase-change materials for use in passive cooling temperature-controlled packaging for application in healthcare medicines distribution.